Conformable Plastic Electronic X and Gamma Radiation Detector

This project will see the development of a conformable radiation detector. using Kromek's expertise in radiation detectors and CPI's knowledge of plastic electronics. The primary application is for breast cancer screening, where the technology will have a numner of advantages over current technology, including making the experience a lot more comfortable for the woman. This technology should make the process more appealing for women, cutting the estimated 400 women a year whose lives are not saved by attending the screenings.
Other applications for this technology include the industrial inspection, homeland security and other medical markets